A Revolutionary Electronic Feedback System For Combustion Engines, Which Could Reduce Emissions By up To 85%.

Founded by Jason Munro, Kirstyn Munro and Dave Crispin, Ecomotus is a UK-based company that intends to tackle the current challenges regarding engine efficiency. Offering backgrounds in engineering and environmental development, the founders of this project aim to design and test an innovative system that could significantly reduce combustion engine emissions, supporting in this way the transport industry and improving the air quality. In addition, it is expected to generate a year-5 post-project revenue of more than £2B.